Genetic risk factors involved in brain circuit changes caused by early life adversity

Stressful experiences caused by early life adversity are highly significant in determining a child's future susceptibility to a range of psychiatric disorders including anxiety and depression. This project aims to investigate genetic factors that may influence this susceptibility and the brain circuits perturbed by these events.